Advanced computational methods for dosimetry, planning and verification in emergent radiotherapy treatments

This project will support the development of novel verification and dosimetry techniques, better suited to advanced radiotherapy practice than existing technologies. In particular, computational methods are needed in the development of detectors in silicon and diamond materials, for high-throughput, large-format detector arrays and specialised dosimetry systems, working towards treatment planning and verification systems in novel therapies like diffusing alpha radio therapy (DART) and boron-neutron capture therapy (BNCT).

Monte Carlo modelling is used in combination with post-processing of Mbps data from detector arrays, providing diagnostics from beam and dynamic collimator systems in intensity modulated radiotherapy (IMRT) and verification of treatments for improved patient safety. Together with industry partners we are close to a product to verify IMRT in real time during treatment. We have successfully used machine learning techniques to reconstruct the beam shapes and intensities. Clever data mining allows the systems to use anomaly detection for preventive maintenance but more interestingly by combining the data from several centres we can disentangle misbehaving sensor systems from misbehaving linacs. This is particularly important for IMRT global roll-out of radiotherapy in LMICs where an absence of expertise is often a key factor in LINAC down time.

New radiotherapy techniques that present high levels of complexity in terms of accurate dosimetry will also be a focus, including the development of tissue equivalent microdosimetry systems in silicon and diamond and the translation of data from experiments in biophysical models. Challenges include the modelling of the diffusion of alpha emitting radon, and the similarly challenging use of BNCT in cancer treatment, with both avenues offering new hope in the treatment of radioresistant tumours. As such this project combines different but very much linked big data, machine learning challenges.